UK Participation in the Preparatory Phase of the Cherenkov Telescope Array 2012-2015

Potential impact
Particle astrophysics, and specifically ground-based gamma-ray astronomy, necessarily requires engagement with industry; the nature of our work at the boundaries of particle physics and astronomy is such that technical innovation is vital. We have a track record of significant and successful engagement with industry. In addition, we have a strong commitment to outreach to schools and the general public, and have made an important contribution to outreach for CTA as a whole. Knowledge exchange and outreach are thus fundamental to our activities.

Amplifier Applications: A requirement for the prototype SST camera is the use of high-speed, low-noise, low-power, cheap amplifiers, which will be designed and built at the University of Leicester. These have potential uses in neutron detection, the aerospace industry, or for battery-powered hand-held devices.

Rapidly-Pulsed LEDs: Rapidly-pulsed LEDs are already used for applications such as fluorescence spectroscopy. These are expensive systems, ~£7k each - and there is likely a market for slightly slower but much cheaper device that will be developed as part of this proposal.

Construction: CTA will be a ~200 MEuro project, with substantial industrial involvement; there will be many opportunities for industrial contracts for the construction of both major components (inc. telescope structures) and smaller components.

We will use the excellent knowledge exchange infrastructure existing at the institutions involved to help us realise this programme. Opportunities for our public outreach programme include:

Outreach Website: The present CTA website www.cta-observatory.org was designed and almost entirely written by the CTA-UK team. This is designed to advertise CTA primarily to other scientists and scientifically literate members of the public. A CTA website for educators and the general public is presently being designed by Nolan at Durham University, and will be linked strongly also to the CTA-UK website, which will contain further, UK-specific resources for schools.

CTA Leaflet: We will produce a physical leaflet that can be handed to interested members of the public at talks, exhibitions etc. and hung on classroom walls as a poster. Nolan is drafting this with a view to production in early 2012.

Filming SST Construction: Both the prototype CTA telescope and future array construction need to be filmed for the production of documentary videos, films and webcasts about CTA. A Newcastle-based production company, Newton, has agreed to do some initial filming of the construction of the prototype SST in Paris without charge. Further, the filming of the prototype construction with Newton is proposed.

Planetarium Resources: The applicants are exploring with the National Space Centre (NSC) the possibility of creating a planetarium show based around CTA science.

Cosmic Rays in Schools: Greenshaw and Chadwick are part of the CORUS project to put cosmic ray detectors in ~30 UK schools. One of the project's aims is to produce teaching resources to go with the detectors; we will link the resources to CTA and provide extension material.

Exhibitions: 2012 is the 100th anniversary of the discovery of cosmic rays by Hess. We will apply to the Royal Society for an exhibit on cosmic rays and particle acceleration in the Universe for 2012. We will also ensure that we have a presence in the NSC exhibition.

The CTA-UK team has a great deal of outreach experience, and the outreach programme will be undertaken by researchers at all levels. There is also expertise available at CTA-UK institutions, including from outreach officers. For our early stage researchers, participation in outreach will be part of their training, and they will be encouraged to take part in media skills training. The UK members of CTA are already engaged with industry and the public; their collective experience will be used to aim for the highest possible economic and social impact for CTA in the UK.